Entanglement requirements in quantum repeaters

Quantum repeaters are indispensible for creating long-distance quantum information processing, such as quantum communication and the creation of the Quantum Internet. There are many different proposals for constructing quantum repeaters. This project studies what the entanglement requirements are for repeaters.